The Daily Herald: Popular desires and managing the production of photographs

This project explores the practices of photographic production in the Daily Herald Archive (DHA). The DHA is a unique survival of the imaging practices of a mid-20th century popular newspaper. It comprises over two million photographs that cover major newsworthy events in the UK and across the world. Photographs were supplied by staff photographers, freelancers, and commercial agencies. Regardless of source, all of the photographs supplied to the newspaper were stored in a complex and comprehensive filing system. The system, as instituted, amended and supplemented by the original users at the Daily Herald, survives nearly intact, its registry order and physical structure almost precisely as it existed at the closure of the newspaper.